Edinburgh Napier University and Airbus Operations Limited KTP 24_25 R1

To enhance Airbus' existing maturity assessment framework with the project outputs leading to improved secure communications and incident response, and paving the way for a secure and resilient supply chain network.